University of Leeds And Philips Electronics (UK) Limited

To develop methods to link patient events and outcomes obtained from clinical datasets, to inform decision support rules and accelerate uptake of emerging diagnostic platforms.